A functional and ecological investigation into Cenozoic mammal evolution.

The origin of modern mammals dates back to the Mesozoic era (200 ma). Classic evolutionary scenarios have depicted early mammal ancestors as eking out an existence in the shadows of dinosaurs until the mass extinction event at the end of the Cretaceous (66 ma) enabled their rapid diversification. However, recent fossil discoveries show that, while not as abundant as dinosaurs, Mesozoic mammals were already diverse, occupying a variety of niches. In contrast, Palaeocene mammals have often been considered as 'archaic' or generalized in comparison to their modern descendants and a recent study has shown that their relative brain size decreased due to an increase in body size. It was not until the Eocene that brain size and encephalization (=increase in brain complexity) caught up. Considering this delayed evolution of the brain anatomy, it is unclear what permitted the rapid diversification of early Cenozoic mammals.
Previous functional studies have focused on the skull and jaw anatomy and its implications for dietary specialization of Mesozoic mammals. In comparison, the postcranial anatomy and its significance for locomotory diversification in early Cenozoic mammals have received less attention. No comprehensive study exists that has quantified the morphological and functional changes in the appendicular skeleton in mammals across the Cretaceous/Palaeocene boundary and correlated changes in ecology.
Using digital visualisation and reconstruction techniques, geometric morphometric analysis , biomechanical simulations, and ecological/evolutionary modelling this project will produce a more complete picture of the functional morphology of the appendicular skeleton and capabilities of Palaeocene mammals and their descendants. This will allow us to address the question of how the morphology of the limb and ankle bones allowed the ecological specialisation of mammals during the Cenozoic.